Lightweight Modular 200kg Bariatric Wheelchair Systems Design

The introduction of a new product design can
create unforeseen problems that have the potential to significantly affect manufacturing costs in particular where product quality and cost
are critical elements. The commercial product design must consider the way the product will be manufactured so suitable production
techniques must be evaluated and a commercial ready product designed accordingly. Throughout the product development, an
expensive and sophisticated BWC systems design would be unacceptable to the aims of this project. Task 1 will seek to address the
commercial product design issues, i.e. attention to design optimisation and cost reduction, process and methodology of manufacture to
be explored in detail aim for minimum step manufacture. The formalisation of a detailed operational requirement specification for the 200kg BWC systems design needs to take account of both the technical and market requirements for the final product. The operating
requirement specification will be used to determine an end user functional design specification document. The design specification
document must consider the way the product will be manufactured and suitable production techniques must be identified leading to
design solutions that are commercial viable.